QFT Methods for Classical Gravity

Using scattering amplitudes to understand classical 2-body dynamics in GR, in the context of GW detectors. Initial project focus is on various ways to extract classical observables from scattering amplitudes involving EFTs, world-line methods and KMOC formalism.